Evolution and Anatomy of Early Terrestrial Arthropods

The Rhynie chert is an Early Devonian geological site in Scotland (circa 407 million-years old), which preserves the oldest known terrestrial ecosystem, including plants, animals, fungi, algae and bacteria. The quality of fossil preservation in the Rhynie chert is astonishing, encompassing the most intact fossilised remains from a Palaeozoic terrestrial ecosystem, including preservation of cellular and ultrastructural details.

Together, this fossil assemblage provides crucial insights into early life on land. In the past 100 years, research on the Rhynie chert has largely focused on its land plant-based components, but there are still major gaps in our understanding of its fauna and environment. In the past few years, the successful application of new methods and analytical techniques (e.g. Confocal Laser Scanning Microscopy) have prompted fundamental breakthroughs in fungal research, demonstrating the importance of interactions between fungi and the plant and animal elements of the system.

We will employ the latest imaging and analytical techniques to systematically investigate the fauna of the Rhynie chert in order to gain a fuller picture of the biodiversity Also, for the first time we will investigate the nature of the interactions between different organisms and their palaeoenvironments, in order to reconstruct this Palaeozoic terrestrial ecosystem.

Project aims:
1) Determine the full biodiversity of the invertebrate fauna in the Rhynie chert
2) Reveal detailed anatomical structures of these animals and reconstruct them
3) Contribute to our understanding of early land colonisation by invertebrates
4) Identify the interactions between invertebrate animals and their associated plants and fungi
5) Investigate the palaeoenvironment and palaeoecology of the Rhynie chert